QM/MM modeling of ligninolytic enzymes

State-of-the-art quantum-mechanical/molecular-mechanical methods will be applied to model, rationalise and predict redox potentials of enzymes involved in oxidative degradation of lignin. Special attention will be given to heme-based oxidases such as lignin peroxidase, manganese peroxidase and versatile peroxidase, and to the way how their protein environment tunes the oxidative power of the oxoiron(IV) active centre. The precise location of charged residues (also as function of pH) is expected to be crucial and it should be possible to identify hotspots for possible mutations that could enhance the redox potential and, hence, the ligninolytic activity of these enzymes. Selected mutant proteins will be studied computationally through homology modeling to identify the most promising targets for possible subsequent bioengineering.

Attendance of STFC-sponsored "DL_Software Training Workshop " in Daresbury (5-7 Dec 2016)

Attendance of selected courses from local Postgraduate Training Course catalogue, as per requirement of PhD programme.